3Mind Writing - An Asynchronous, Deliberate Practice, Virtual Learning Experimental Development Project

UK charities are facing unprecedented challenges due to COVID-19\. They have seen a 72% increase in demand for their help during June-August 2020 (Institute of Fundraising Research) and at the same time seen a dramatic reduction in their charitable donations, with a projected £10.1 billion funding gap over the next six months (Pro Bono Economics Analysis). They have an urgent need to find alternative sources of income. At the same time the pressure on already challenged Local Authority health and social care budgets has increased. With a workforce augmented by volunteers, Charities are able to offer best value to the public sector; however they lack to skill and experience to convey this within their tenders.

For over a decade we have been providing tender writing services to clients in the UK. Through the application of our unique 3Mind Writing(r) approach our clients have secured over 80% of the tenders we helped them bid for, resulting in over £1Bn of contract wins per annum.

Our aim is to create a virtual learning platform, process and content that **drives deliberate reflective practice within an asynchronous learning environment, without the need for mentor/facilitator intervention.** If successful this will enable people in the charity sector acquire the advanced tender writing skills they need to compete for, and reliably win, the contract opportunities that exist. The concept moves beyond traditional eLearning approaches which allow learners to acquire understanding of a subject, instead creating a system that uses the latest insights into deliberate practice to actually builds users' capability and competence through the learning process.